Flexible and adaptive behaviour in artificial agents through the interplay of working memory and learning

Working memory-the ability to maintain and manipulate task-relevant information-is fundamental to human intelligence. Just like the brain, many robotics applications require real-time sequential processing of information. Flexible, goal-directed behaviour in such tasks benefits from working memory by, for example, dynamically maintaining and switching context over time, and selectively attending and updating task-relevant information. While robots can process large amounts of data, they often struggle with the dynamic, context-dependent information processing that underlies human flexible behaviour. In addition, robots and autonomous systems are typically trained on a single objective, while humans can switch between tasks and goals without compromising performance. In humans, the ability to quickly learn many different tasks and easily switch between them relies in part on working memory. Instead of learning each task from scratch by adjusting synaptic plasticity, humans can combine previously learned knowledge in working memory to solve a novel task. The brain-mechanisms that underly this are complex and elusive, but the neurotransmitter dopamine is known to facilitate both learning and working memory in the brain, providing insight into how the brain might solve this. Using a biologically inspired recurrent neural network model in a reinforcement learning setting, we investigate how computational principles that underly adaptation and learning in the brain translate to machines.